University of the West of Scotland and Booth Welsh Automation Limited KTP 24_25 R2

To enhance business productivity, release capacity for growth and improve competitive advantage via the application of artificial intelligence (AI).